Sequence Bundles: Prototyping a Novel Data Visualisation Tool for Bioinformatics

Biological sciences depend today on high throughput DNA sequencing and collecting large amounts of data. Scientists require bespoke methods and tools to collate, visualise, explore and interpret this wealth of information. Our study will address this emergent need by prototyping a new bioinformatics data visualisation tool called Sequence Bundles. We created Sequence Bundles in 2013 to visualise hundreds of protein and DNA sequences in one image. Sequence Bundles are useful for finding interesting features in biological data that would otherwise remain hidden. We aim to run our Sequence Bundles prototype as a web-application and this study is designed to show if it is technically possible. We will design a user-friendly interface for the prototype and test how well it works. By developing Sequence Bundles as a software tool, we will enable scientists to make better sense of their biological data, potentially aiding new discoveries in biology, drug development and beyond.